Machinery Health State Detection (mSTATE) supporting Future Net Zero Energy Generation

Next-generation Machinery Health State Detection (mSTATE) product - combining state-of-the-art digital signal processing hardware and novel mathematical algorithms for future net zero energy generation.

This 18-month collaborative project will result in a step-change in the value of existing machinery protection systems through the development of innovative and adaptive machinery failure state detection processing and algorithmic technologies, to improve machine safety and reliability through earlier fault detection and avoidance of false alarms.

The resulting diagnostics will permit enhanced decision-making, enabling meaningful and timely maintenance actions within industrial market sectors. The technology will be applicable for monitoring of all critical rotating machines where failure may impair safety, incur significant costs, adversely affect electricity supply or violate environmental standards.

The consortium, led by Beran Instruments Ltd. (a UK-based SME), includes EDF Energy Nuclear Generation Ltd. and University of Bristol (UoB).